Ettos Textile Traceability Platform

Ettos embodies our commitment to instilling transparency and responsibility throughout global fashion supply chains.

Our journey began five years ago with the establishment of Lyfcycle, a sustainable apparel sourcing company. Initially, we developed an app allowing for product tracking from fiber to store, tested with early partner brands but not yet ready for market release.

Recognising the imperative for practical tools to support sustainable sourcing, we embarked on refining our initial app, evolving it into a comprehensive traceability management system tailored for fashion brands and suppliers. Informed by our experiences with Lyfcycle, every aspect of Ettos' design reflects industry insights, ensuring it meets the genuine needs of stakeholders.

Our platform empowers clothing brands to substantiate sustainability claims, ensure compliance, foster consumer engagement, and build brand trust through transparency. It comprises two core technologies:

1) A consumer-facing web app leveraging QR codes to drive digital engagement.

2) A back-end management system facilitating responsible supply chain management and establishing immutable records for each garment batch.

Ettos is poised to transform the fashion industry, facilitating a new era of accountability and ethical practice.